University of the West of England Bristol And Darchem Engineering Limited

To develop a new, cost effective light weight, durable air duct insulation system for application in current and future commercial aircrafts.